Bodies beneath the ground: the literature of coalmining, 1880-1939

My PhD analyses European realist coalmining fiction 1880-1939 to ascertain how human and nonhuman labour and labouring bodies are forged together underground by an industry that is inextricably linked to colonial systems. Emile Zola's 'Germinal' (1885), Lewis Jones' 'Cwmardy' (1937) and DH Lawrence's 'Sons and Lovers' (1913) use coal and its extraction to reveal material ideologies of labour, colonisation and dehumanisation. My PhD exposes the ways human and nonhuman bodies (animals, environments, coal and the mine itself) disfigure one another beneath the ground, reflecting and resisting categories of class, race and species.